Building a genome analytic resource for the lepidopteran community

Technical abstract
Top-tier databases such as ENSEMBL Genomes do not have the resource, domain-specific expertise and reach to nurture high-quality databasing of emerging genomes. It is thus proposed that focused Tier 2 databases are established that act as community aggregative databases, delivering focused support to their user groups, and also feed quality controlled data up to the central aggregative databases such as ENSEMBL Genomes. Here we propose the establishment of a Tier 2 database for Lepidoptera, LepBase, that will capitalize on the leading position of UK research groups (largely funded by BBSRC) in the rapidly expanding field of lepidopteran genomics.

We will develop a range of tools and resources that will benefit wider research communities using Lepidoptera as model species or where better-organised lepidopteran genomic data can make a difference. Code and pipelines developed during the project are likely to be of much wider utility, and LepBase will serve as a model of Tier 2 aggregative genome databases.

We will first install and test the ENSEMBL code base, and develop 'standard' ENSEMBL instances for Heliconius melpomene and other published lepidopteran genomes. We will use both the community supplied annotations and standardized optimal annotation pipelines within ENSEMBL to deliver richly annotated genome portals.

We will use these first genomes as exemplars to write, test and deploy code for ENSEMBL for several novel modalities of data, including population genetic measures, geospatial analyses and clade-specific orthology and synteny.

We will install and deploy a community annotation portal (CAP) that will allow experts in the communities to comment on, vary and add annotation.

We will expand into additional genomes as they become available to us, and promote the resource to the lepidopteran community and interested external stakeholders (public and industrial) through meetings, visits, training workshops and web-based media.

Potential impact
This proposal aims to deliver a common internet-access portal onto the many lepidopteran genomes being generated, and to develop new tools to interrogate these genomes in the wider context of the whole order.
The main beneficiaries will be lepidopteran genomics researchers, who will have a unified portal in which to contextualise and analyse their own data. We will engage this community by direct communication, encouraging groups to submit data to the project, and to assist us in getting their genome sequences represented. This will be achieved by attendance at community meetings (the Kansas Arthropod Genomics Workshop) and through blogs and twitter feeds from the project. We will maintain a project blog, describing the architecture of the site, the decisions made in development, successes and problems and prospects. The corporate twitter feed will be used to communicate database updates and improvements, and to pass on important news from the world of lepidopteran genomics.
A second group of beneficiaries will be lepidopteran biologists in general. A wide range of specialisms use lepidoptera as target organisms, from neurobiology through evolutionary genetics to behavioural ecology. We will engage this community by making the portal easy to use for non-genomics specialists, and providing data summaries of utility to research teams focused on one or a few genes and pathways. Again, our blog and twitter feed will be used to keep this community informed, and we will also make sure our team has representation at the key meetings and workshops where lepidopteran research is presented (for example the annual Evolution meetings).
A third key stakeholder group are the companies and research teams who are developing new tools to combat lepidopteran pests. Our database will be useful in defining possible drug and biocontrol targets, and in revealing the diversity and conservation of these targets across the order. Similarly, the biotechnology industry has keen interest in biomaterials from Lepidoptera - such as silks and new semiochemicals. The development of pathway-oriented annotations and the breadth of species collected in LepBase will permit more rational selection of lead enzymes and products. We will keep these organisations and individuals informed of developments through blog and twitter feeds, and presentations at relevant meetings.
Arthropod genomics is burgeoning, and the i5k initiative is coordinating a hoped-for 5000 genomes (in the first instance). The wider arthropod genomics community will benefit directly from use of LepBase, and also from our pushing LepBase genomes and updates into ENSEMBL Genomes. We will ensure that the i5k site and the wider arthropod genomics community is kept informed through the blog, twitter feed and direct emailing to interest groups.
As a model Tier 2 database, LepBase will be of interest to those developing similar systems for their taxa of interest. We will open our code development and ideas to colleagues running similar initiatives worldwide, and make sure we keep up with their work. Our code will, hopefully be integrated into the core ENSEMBL codebase, but meanwhile (and in addition) we will make it available on github.
We will strive to publish the database in the annual NAR Databases issue, highlighting updates and enhancements. Other publications, in open access journals, will also communicate to our key audiences.
The general public has strong interest in butterflies and moths as charismatic species. We will maintain general interest pages on the web presence of LepBase describing our work, and make available for download factsheets describing each species and the core biology the genome is revealing. These will be made available to butterfly farms, natural history museums and other interested parties. The database will be publicised at open days and science fairs in the three home institutions as available.